University of St Andrews and Technocomm Limited

To synthesise and investigate biological functionality of novel anti-infective candidate compounds to validate Technocomm's proprietary drug discovery system and invest new therapeutic sub-classes.